Sonautic AI

Sonautic is an innovative AI-powered practice assistant designed specifically for musicians, aiming to significantly enhance the efficiency, productivity, and enjoyment of music practice sessions. Leveraging advanced audio analysis, machine learning, and intuitive user interface design, Sonautic precisely identifies technical inaccuracies in real-time, highlighting and annotating them directly onto digital sheet music.

The platform offers personalised feedback and creative practice recommendations tailored to each musician's needs. At its core is an AI-powered practice planner that automatically generates targeted to-do lists based on error severity, frequency, and proven cognitive psychology techniques, such as spaced repetition and the Forgetting Curve as modelled by the psychologist Ebbinghaus. This scientifically-driven approach has demonstrated the potential to accelerate learning, enabling musicians to master their repertoire up to 3 times faster.

Sonautic addresses key challenges experienced by musicians, including maintaining focus, sustaining motivation, and effectively confronting performance issues. Through rigorous testing with conservatoire-level musicians, Sonautic has shown to boost overall practice productivity by at least 66%, reducing cognitive fatigue and improving users' subjective practice experiences.

Developed collaboratively by a multidisciplinary team from the Royal Academy of Music, Imperial College London, and the University of Cambridge, Sonautic uniquely combines elite musical insights with cutting-edge technological expertise. Designed for intermediate and professional musicians, this tool taps into a global market of approximately 225 million potential users.

Sonautic represents a pioneering solution within the growing music EdTech sector, set to transform how musicians worldwide practice, learn, and perform. Our mission is to revolutionise musical education and practice through intelligent, adaptive technology, fostering greater musical skill, creativity, and enjoyment across the global community of musicians.